Our future past

Context
Bath, a double inscribed UNESCO World Heritage city, is home to over 5,000 listed buildings and extensive conservation areas. This makes it an ideal location to address the unique challenges of retrofitting heritage buildings. Across the UK, around 6 million homes are of traditional construction (pre-1919), often featuring solid wall construction and natural, breathable materials. Reducing the energy demand of buildings through retrofit has been identified as key way to meet our climate goals.
The Challenge
The project addresses the challenge of retrofitting heritage buildings in Bath, which face unique difficulties due to their age, construction methods, and conservation status. These homes typically suffer from poor thermal performance, unhealthy living conditions, and increased risks from climate events. Existing retrofit approaches often use inappropriate modern techniques, leading to structural deterioration. National schemes also lack provisions for non-mainstream design approaches, and many properties are in Conservation Areas or listed, limiting alterations. Inappropriate modern retrofit techniques can cause structural damage. National schemes do not adequately cater to these non-mainstream buildings.
Aims and Objectives
The project aims to enable Bath residents to co-design retrofit solutions through civic participation, creating a pop-up participatory space known as an “urban room.” This space will facilitate collaboration between academia, residents, policymakers, and design professionals. The specific objectives are:

Co-create a vision for Bath’s retrofit future, providing policy recommendations and engaging stakeholders and residents.
Enable retrofit design knowledge exchange between practice, academia, residents, and policy makers.
Co-design effective, low-cost technical interventions to improve Bath homes and accelerate energy retrofit uptake.
Develop the urban room methodology to engage marginalised voices in dialogue on the built environment.

Potential Applications and Benefits
The outcomes of this project will directly impact residents by piloting the continuation of an urban room to support low-cost retrofit interventions in Bath. It will inform policy decisions around conservation and retrofit, engaging local policymakers. The community-led data collection approach will inform national retrofit strategies and highlight how academia-public partnerships can address real-world design challenges. Nationally, the research will serve as a replicable model for heritage retrofit. Internationally, it will develop the “urban room” methodology, engaging diverse and marginalised voices and making it transferable to other communities for socially led retrofit responses.
This project aims to create a positive vision of Bath’s retrofit future, translating technical knowledge into local know-how and accelerating the uptake of energy improvements to homes. By involving residents in the co-design process, the project seeks to ensure that retrofit solutions are both effective and sensitive to the unique heritage of Bath.